Pressure swing absorption for hydrogen isotope separation - materials characterization and preliminary trials.

Pressure swing absorption for hydrogen isotope separation - materials characterization and preliminary trials.